Discovering Transcriptional Signatures of Brain Ageing and Neurodegenerative Diseases Utilising Machine Learning

The brain changes across the lifespan with regard to gene expression, structure, and function; research in humans and model organisms can help establish a typical trajectory against which to compare atypical ageing. Atypical ageing includes dementia (e.g., Alzheimer's Disease) and Parkinson's Disease, the most prevalent neurodegenerative diseases. Neurobiological research can contribute to the understanding of the development of these debilitating conditions and explore whether they are examples of accelerated ageing or not.
This project will investigate the use of machine learning (ML) techniques in brain ageing and transcriptomic research. The transcriptome refers to the expression levels of RNA, here I will focus on the messenger RNA which is complementary to genes. I plan to utilise secondary data, both publicly available datasets and those accessible to my supervisors or collaborators. Since RNA sequencing data contains thousands of gene rows, ML algorithms can make the search more efficient, parsing through the complexity. The first project will analyse the transcriptome of different human tissues to identify genes associated with postmitotic cellular longevity, such as those in cells that last a lifetime, e.g., most neurons. Regression ML models will be implemented to predict cellular longevity based on gene expression, and significant genes will be found. Next, I will investigate whether these longevity-associated genes are downregulated in individuals with neurodegenerative diseases. Furthermore, I will examine if these longevity-associated genes have a reduced expression in specific brain regions with age, particularly those regions associated with neurodegenerative diseases. In addition, I will explore whether these transcriptomic signatures are linked to variations in brain volume. Subsequently, my research will analyse the transcriptomes of other mammalian species to establish if these longevity-associated genes are expressed differently across the phylogenetic tree. I will primarily focus on primates our closest living relatives. This comparative analysis will allow for uncovering biological constraints and evolutionary perspectives of ageing.
Uncovering similarities and differences between human ageing and that of other mammals could also aid veterinary medicine. Furthermore, neurodegenerative diseases have a high economic cost of treatment and support, so furthering the understanding of these conditions has the potential to bring great benefits to society. For example, discovering candidate genes and mechanisms associated with accelerated ageing of the brain and neurodegenerative diseases (such as AD and PD) has the potential to unveil drug targets and other therapeutic treatments, such as gene therapy. This is in line with the UKRI's aim to "support research that increases our understanding of the biology of the normal healthy ageing process across the life course" (BBSRC, 2022).
Finally, this PhD is undertaken as part of the UKRI Centre for Accountable, Responsible and Transparent AI (ART-AI). This work particularly contributes to the aims of transparent AI, since I will be investigating the ML models that produce the most interpretable results, enabling me to find the genes of greatest importance.